Climastry

Climastry is sustainability management for manufacturers.

We believe the future belongs to those who drive growth that is both sustainable and inclusive - and we are working with purpose on decarbonizing discrete manufacturing with nature-positive and circular process building to make that future a reality.

Our platform helps small and medium sized manufacturers build a net zero transition portfolio and resources projects with best practices and green procurement contract management. We have developed project-based accounting and robust industrial emissions factors that assign value to manufacturer projects so we can ferry the value of that emissions reduction to carbon markets.